New approaches to the study of shape coexistence

100 years after the discovery of the atomic nucleus by Sir Ernest Rutherford at the University of Manchester, much is still left to research on the heart of matter. The nuclear landscape is vast, with 300 stable isotopes and 3000 known radioactive isotopes. Nuclear models predict that about as many are yet to be discovered. Those models are also used to predict the many properties of the most exotic nuclei, out of reach of the laboratory studies. Those nuclei are of great importance in stellar processes responsible for the creation of matter as we know it in the universe. However, models often disagree with one another and their predictions have to be asserted with experimental evidence. Of particular interest is the shape of the nucleus as its observation is independent of the model used in extracting the data. In this research proposal, we shall investigate the phenomenon of shape coexistence in the heavy isotopes around mercury, lead, polonium, and radon, where spherical and deformed shapes compete with one another at low energy. In order to gather the required information, we shall perform experiments at international rare ion beam facilities such as CERN-ISOLDE. The study of ground- and excited-state properties in exotic isotopes of polonium and radon shall highlight features of interest. Finally, technical developments towards new experimental techniques will be made with the Heidelberg Test Storage Ring (TSR) facility, for its implantation at CERN-ISOLDE.